Test and consultancy service to enhance battery packs for electric vehicles

Our project is specifically being developed for the electric transport sector and will benefit society when completed. Car manufacturers are carrying out intensive development work to gain a competitive advantage with lighter and longer-range battery packs. A key aspect of this work is that the battery packs must pass certain national test standards to gain type certification so that the vehicles can be placed on the market. With our expertise and knowledge in developing innovative cost-effective destructive testing for the oil and gas industry, we are world experts in designing and carrying out tests, acquiring and analysing test data. This will allow us to provide a comprehensive test service that will include clear evidence of the actual outcomes of the test such as high-speed photography, very precise thermocouple data acquisition and post-test analysis of the samples. This data will ultimately help car manufacturers to improve the safety of electric vehicles.